British Voices: new methods for understanding the impact of social change on individual lives

Our long-term vision is to augment UK data infrastructure by developing a mixed-methods, repeated cross-sectional data resource that includes detailed qualitative data on a very large and representative sample of the British population. This would offer in-depth insights into the lives of individuals as they face accelerated social change, and the many challenges, or ‘polycrises’ of modern times. This has the potential to deliver the best of both worlds for researchers, with a scale that is nationally representative, and with the nuance and sophistication associated with smaller scale qualitative research. This longer-term ambition requires substantial design and feasibility testing which we will provide here. Our aim is to conduct the rigorous scoping work necessary to inform the development of such transformative infrastructure. The work is divided into two work packages:
Work Package 1: Hitherto, most qualitative research recruits bespoke samples of individuals which limits generalisability. This package will pilot fieldwork methods to ensure transparent sampling and in-depth data collection. The first stage of interviewing will be carried out by the research team. We will trial innovative interview practices including visual methods to engage respondents and elicit elaborated responses on a broad range of topics. This pre-pilot with around 12 respondents will inform the topic guide for the main pilot. This second stage will pilot the interview protocol to achieve a sample of at least 60 adults selected from the NatCen Panel. The aim is to test response rates and explore the quality of information elicited.
Work Package 2: To date, the demands of manually coding, interpreting and analysing transcripts have created a bottleneck preventing the analysis of qualitative data at scale. This package considers how this can be overcome by leveraging AI and NLP to assist the analysis of qualitative interview material, utilizing existing qualitative datasets archived at the UK Data Service: 1) the 1958 British Birth Cohort Study Social Participation Study and 2) the Welfare at a (Social) Distance project. We will explore the utility of open- and closed-source large language models (LLMs) for aiding the selection of relevant text and cases for detailed analysis, further rigorously testing the effectiveness of these algorithms by comparing their outputs with human-coded data. We will develop a flexible resource applicable across different research contexts and assess how participant characteristics and interview protocols may influence the effective use of LLMs.
Key outputs include technical reports on a) innovative practices in qualitative interviewing, b) the feasibility of achieving a large sample of qualitative interviews for multi-purpose use, and c) the strengths and limitations of NLP in qualitative analysis. We will also develop a prototype dashboard facilitating the interrogation of large interview datasets. Deliberative workshops and conference presentations will showcase our methodological findings and engage the social science research community.
The pilot project is intended to elaborate a platform for methodological innovation in qualitative and mixed methods research by combining traditional and innovative interview techniques with cutting-edge AI and NLP methods. This is urgently needed to understand the complexities of contemporary British society. This platform is being developed with the benefit of an international advisory board who have been meeting regularly for over a year. The ultimate goal is to allow for a new generation of mixed methods social research in the UK that can also be leveraged as part of cross-national comparative research.